Agri-KG: Transforming Agriculture with an AI-Powered Knowledge Graph

**Market:** Our market is arable/horticultural farms that are increasingly data-driven but resource poor (skills, systems etc). These farms need support to manage their data to enhance decision making and reduce the load and stress of making sense of it. They need to increase productivity across all farm activities allowing them to respond to changing (reducing) subsidies, the volatility of climate change, input costs, and output prices, and the move to net-zero.

One specific issue is the unnecessary administrative burden of completing forms and reports to receive subsidies, manage their supply chain, and satisfy customers.

They need a way to manage these productivity issues.

**Levelling-Up:** Agriculture is the backbone of Eastern England's economy, contributing significantly to national/international food supplies. However, it faces challenges of modernisation, efficiency, and sustainability. Despite enormous diversity, regional farms face common issues, including labour-intensive processes, inconsistent data management, and need of sustainable practices. The large volumes of disparate data being generated (textual records, numeric statistics, images etc) is compounding these challenges.

**Project:** Building on the Diometer data management platform, Flexifarm (InnovateUK project 77132), being piloted at the Euston Estate in Suffolk, Agri-KG adds a continuously learning AI-powered agricultural Knowledge Graph (KG) to deliver a comprehensive platform for data-driven decision-making. Integrating Agri-KG into Flexifarm adds intelligence and seamless Open access by any/all AI-based algorithmic applications. We will develop the KG driven by a set of real farm-led AI-applications, the first of which, an Automated Form Filler, will also be delivered as part of the project.

**Agri-KG:** Supports advanced Decision Support Systems and Predictive Analysis to drive on-farm operational productivity further (**primary crops, waste reduction etc**). Integration with Flexifarm, improves:

1. Operational (task-based) **productivity of primary crops**
2. Measurement of environmental footprints (**sustainability)**
3. Measurement of carbon used and sequestered (**net-zero**)
4. Supply chain **resilience** in an increasingly challenging market

By increasing productivity alone this project significantly enhances regional arable/horticultural agriculture. The application of AI also leads to identification of knowledge gaps and deeper understanding of intricate relationships between agriculture and sustainable cropping.

**Project Outcomes:** An Agricultural Knowledge Graph (KG) and an Automated Form Filler (AFF) AI-application, both integrated with Flexifarm.

**Innovation**: A Flexifarm/Agri-KG gives farmers a single, 'open', 'one-stop-shop' for data integration leading to advanced data-led informed decision-making and predictive analysis for operational efficiencies.

**Team**: The project partners, Diometer and University of Suffolk, with support from regional farms, agricultural advisors, and UK Agritech Centre, combine agricultural, systems, data, and AI expertise.